Signalling interactions in vertebrate limb development

Technical abstract
The long term aim is to understand how vertebrate limb pattern is established. We will investigate signalling by mesenchyme cells of the polarizing region that controls antero-posterior pattern of the digits. We will focus on signalling by Sonic Hedgehog and Bone Morphogenetic Proteins which are produced in the polarizing region. Shh induces expression of Bmps and we will investigate the mechanisms involved and explore the intracellular pathway. We will test whether BMP heterodimers act as polarizing morphogens and investigate how Shh and BMP signalling is integrated. We will examine the polarizing signalling pathway in polydactylous mutants. We will characterise signalling by Fibroblast Growth factors produced by the apical ectodermal ridge at the tip of the limb bud and relate this proximo-distal patterning. We will determine whether FGFs act in a dose-dependent fashion and long range. We will explore how the length of the apical ridge and hence bud width matches the number of digits that will form and examine the cell population dynamics of the apical ridge. We will examine how FGF signalling by the apical ridge interacts with Shh and BMP signalling in the mesenchyme. Dorsal ectoderm provides a dorsalising signal and maintains Shh expression in the polarizing region. We will establish whether long range and dose dependent signalling by Wnt7a is involved. All these experiments will advance understanding of positional signalling in the developing limb at the cellular level. We will apply signalling molecules to developing limb buds using beads, graft cells expressing signals and use viral methods to express signals in marked cells. We find the effect on limb pattern. We will monitor gene expression in response to signals by in situ hybridisation and map origins of responding cells with DiI labelling.